The effect of graphene additions on carbon-carbon composite materials

Project Creosote investigates the potential of graphene additives to Carbon/ Carbon composites in a range of thermal management applications.